Queen's University Belfast and Delwyn Enterprises Limited

To use design thinking across the business in developing new and improved products, driving material cost savings, support flexible manufacturing and responsiveness in highly competitive markets.